Making Games in School

The aim of this project is to interest 12 - 14 year old school pupils in computer science by giving them opportunities to make computer games in the classroom. This will be achieved in a sustainable way by training teachers to run game making projects in their classrooms with the initial support of appropriately trained computer science students. The impact of the project will be measured by evaluating the children's attitudes to computing before and after the project, as well as their programming and computational thinking abilities.